Quantum reservoir computing for efficient signal processing

The long-term vision of the QRC-4-ESP project is to produce the World’s first quantum reservoir computing (QRC) systems based on superconducting qubits and silicon carbide (SiC) defect qubits. This new disruptive technology will create drastic improvements in speed and reduction in power consumption – two or more orders of magnitude (>100X) - compared to classical machine learning systems. Ultimately, the technology will enable ground-breaking microwave range, open air, quantum communication and new optical range, fibre network, quantum sensors. Due to their structure, superconducting qubits naturally operate in the microwave range (hundreds of MHz to tens of GHz), which means they are well-matched to the required frequency range for satellite communications, because signals in this frequency band are minimally disturbed by fog and clouds. Currently, operating open-air quantum communications in this range is difficult due to strong background thermal noise. However, the development of superconducting quantum sensors and their integration with superconducting QRC could resolve this issue by enabling the routine use of well-developed quantum key distribution protocols. Thereby, quantum satellite communication could be successfully deployed - once and for all - without the risk of interception and decryption. Defect-based qubits in SiC can operate in several frequency bands, including the optical band. Here we are especially interested in their operation in the near-infrared, which would make them a natural match for fibre-optical networks. Long-range open-air quantum communication in the optical range is impractical due to atmospheric interference. However, the inclusion of prospective QRC devices - with quantum inputs and outputs - as quantum repeaters could significantly increase performance and reduce costs. Another application would be to integrate an optical-range quantum sensor with an image-processing QRC, which would be very useful for medical diagnostics.